Structure and Function of DNA topoisomerase IIB

Biochemical and structural analysis of human DNA topoisomerase IIbeta, using biochemical assays, biophysical assays and crystallography. This enzyme is involved in transcriptional regulation